SeamStream AI: Accelerated Construction Sequencing for Fashion Brands and Manufacturers

Business Need: At Pattern Project, we're dedicated to propelling the global fashion industry towards a more sustainable and responsive future. Our aim is to shift the standard from bulk stock to a Just-in-Time production model. This model is not only more aligned with customer demand but also significantly reduces waste and overheads associated with unsold inventory.

New Idea (this application): In our journey to refine the apparel production process, we are introducing SeamStream AI: an AI system for garment construction sequencing. It revolutionises the way garments are brought from design to production. Using advanced NLP and AI image processing, it interprets tech packs and design sketches and also intelligently suggests detailed design elements, the most efficient assembly sequences within the cost constraints provided. Its output is a machine-readable file in Universal Garment Construction Sequencing (UGCS) which can be used to automate production scheduling by our AI Production Manager "Manny".

The innovation lies in the system's ability to cut down the extensive back and forth in the pre-production phase, enabling brands to transition from design sketches to production-ready formats with unprecedented speed and precision - and factories to produce their visions without compromising on the creative details.

Approach and Focus of Innovation:

* Platforms such as [Cala.AI][0] and [Creator Studio][1] have pioneered the way for generative design, yet they stop short of the full journey to production.
* Our system elevates this process, inferring from sketches and tech packs the specific design details and constructing a comprehensive sequence for assembly.
* This ensures that AI-generated and designer-initiated concepts are translated into precise, actionable manufacturing directives, propelling designs from imaginative vision to market reality with unprecedented efficiency. NB; The development of pattern pieces is excluded from the current scope.

Benefits for the end-user

* A substantial reduction in pre-production management time for fashion designers, brand buying and merchandising managers, production managers and garment technologists. brand buyers and merchandisers.

By deploying SeamStream AI as part of our Just-in-Time production pipeline we're streamlining production, ensuring that brands are equipped to meet the fast-paced demands of the modern fashion market while eliminating overproduction and centralizing quality.

Integration with Current Offerings This innovation complements our Reinforcement learning-based AI Production Manager _"Manny",_ which is being tested in three London factories. Manny created automated scheduling and dynamically adjusts it in real time to changes such as a task taking slightly longer.

[0]: http://cala.ai/
[1]: https://www.businessoffashion.com/articles/technology/hm-group-is-using-ai/